UK Longitudinal Linkage Collaboration: the transformative Trusted Research Environment for the UK longitudinal research community

The UK Longitudinal Linkage Collaboration (UK LLC) has been set up to bring together data from longitudinal study participants with their routine records. This is done in a secure way to help researchers work to improve health and wellbeing throughout and beyond the COVID-19 pandemic.

What does this mean and why is it important?

Longitudinal studies gather data about people's lives over time. This data can lead to discoveries that improve people's lives. Linking study data with health and administrative records will help researchers deliver public benefit research. Continued funding of UK LLC will allow us to use what we learned from the pandemic and offer the resource as a long-term service for UK longitudinal research. It will make possible research into our biggest health/socio-economic challenges and widening health inequalities. The large scale, diverse linked data will provide the numbers for researchers to study rarer outcomes and harder-to-reach populations.

How does UK LLC work and how is it unique?

UK LLC will support a national move to standardise and regulate data access for all Longitudinal Population Studies (LPS). We are a national Trusted Research Environment (TRE) for longitudinal research. A TRE is a secure computer system that allows researchers to analyse data from within the environment. Our TRE holds data from 280,000 study participants from across the UK. The data itself is held within the TRE - it never leaves, and it's never sold on.

Data is linked to regularly refreshed NHS and environmental records (eg, air pollution, noise pollution). We have secured approvals to link to employment, earnings, benefits and education records from the UK Government organisations who own this data. We are working with studies to make sure participants are aware of this use of their data and can discuss any concerns with their study team. We know that some studies may choose not to permit all linkage options. This new resource has been made possible by providing an easy and consistent way for studies to join and by centralising our operations. Our processes were built from the ground up with particular focus on safeguards and security.

Who is involved in UK LLC?

Our partnership includes UK LLC, lead researchers from 24 studies and many other key individuals and organisations working with health data. We will support parts of the UKRI Population Research UK (PRUK) vision to centralise support for studies. This will unlock new scientific opportunities. We have public contributors, including study participants, who form an important part of our existing and planned activities. They focus on representing the views of publics and study participants, working to make sure the way we talk and promote the resource is transparent, clear and demonstrates the public benefit.

What will this funding allow UK LLC to do?

It will allow us to continue to offer this valuable national resource for research and to make it better. It will enable UK-wide analyses, allowing research results and effects on policies to be measured and compared. We will quickly be able to bring on new and existing study data. As researchers use the resource, it will create an ever-increasing knowledge base to build and improve on. Importantly, we will be able to learn from the coronavirus pandemic and use the TRE to support a quick response to future crises and NHS/UK Government needs.

Continued funding will deliver our three core objectives to a) make UK LLC a globally unique resource in the breadth and depth of its capability, b) provide a route for studies to move to working with their data in TREs and c) empower researchers to get the best out of the available data and continue to build and grow its capacity and improve its quality as a high value research resource for the UK.

By bringing this data together, we're providing a way for research to meet the needs of people across all our communities.

Technical abstract
The UK Longitudinal Linkage Collaboration (UK LLC) is a transformative and sustainable Trusted Research Environment (TRE) for the linkage of Longitudinal Population Study (LPS) data. Our objective is to provide a centralised secure service for the interdisciplinary longitudinal research community by linking LPS data to an unparalleled breadth of participants' routine, four UK nation, NHS, socio-economic and environmental records. We will integrate these data and provide rapid and FAIR access to researchers through a single process. During the COVID-19 pandemic we established UK LLC as a fully operational 'minimum viable product'.

The UK LLC design is based on the TRE and Five Safes framework. As such, it is intended to underpin the UKRI PRUK vision for centralised LPS services to provide efficiencies and maximise the scientific value of LPS data. Our model fully incorporates contemporary TRE thinking being led by the UKRI DARE UK programme and articulated in the Goldacre Review. UK LLC refinements are designed to support interoperability with the wider UK TRE data science system: (i) we are based on a SeRP UK secure analysis system; (ii) our software and policy enhancements are modular and transferable; (iii) our governance is based on best practice standards being adopted across UK TRE's (eg, Five Safes, ISO27001, Digital Economy Act compliance); (iv) our work package enhancements include the development of Application Programming Interfaces to establish bi-directional links to wider TRE systems for data sharing and efficient generation and use of metadata; (v) public contributors inform our design and operations.

Through this partnership we will refine and consolidate the UK LLC, adding critical new functionality to support multi-omics analysis (adding a parallel LINUX based environment tailored to the omic automating our processes to enable scaling to a wider research user base and to open enrolment to any UK LPS.